Galaxy chemical evolution & habitability using a multi-scale simulation suite

The field of Galaxy Chemical Evolution (GCE) has taken significant strides forward in recent years. But perhaps the most important GCE question of all has yet to be addressed from a rigorous theoretical standpoint -- "when and where does life form in the Universe?". Early attempts using galaxy evolution simulations have been severely limited by either model realism or statistics. However, with the rapid development of efficient calibration methods and a plethora of data from planet hunting missions on the horizon (e.g. PLATO, ARIEL, VLT-HRMOS, and HWO), now is the perfect time to start making the first meaningful theoretical predictions for habitable planet formation in both nearby and distant galaxies.
Due to the inherently multi-scale nature of GCE, this goal can only be achieved through the comprehensive synchronisation of high-resolution and large-scale -- porting detailed physics to the whole Universe. We will do this by constructing a multi-scale galaxy simulation suite called L-EDGE, combining the large-scale L-Galaxies and high-resolution EDGE simulations (PL in management team for both). L-EDGE will be optimised for GCE studies and will coherently simulate galaxy evolution across at least eight orders of magnitude in size and mass resolution, from individual supernovae (SNe) to the vast cosmic web, providing a prototype method to the community.
With L-EDGE, we will finally be able to answer key outstanding GCE questions such as, "what small-scale mechanisms drive the rapid build up of dust observed in low-metallicity galaxies?", "can large-scale simulations actually reproduce GCE scaling relations when tuned to high-resolution physics?", "where should upcoming planet hunting surveys look for habitable planets in the Milky Way and Local Group?", and ultimately "when and where does life form in the Universe?"
Our novel synchronisation technique will leverage the established Hamiltonian MC method and a highly-efficient auto-differentiable version of L-Galaxies to enable the direct constraint of all free parameters simultaneously. This means we won't have to resort to emulators of small sub-volumes which require constant retraining. In addition to GCE applications, L-EDGE will be ideally suited to other inherently multi-scale areas of galaxy evolution, such as star formation, SN-driven galactic winds, and active galactic nucleus (AGN) feedback, adding huge legacy value to this project.
The proposed work will succeed due to PL’s extensive experience with GCE modelling and galaxy evolution simulations, and direct access to the required simulations and data. Strong and growing links with planet surveys (PL is a member of VLT-HRMOS) will ensure close correspondence with the latest observations, and complimentary (but non-essential) work to support this project will be carried out by students under the PL's supervision. We will be the only team in the UK working on habitability using galaxy evolution simulations, championing STFC's stake in this important and rapidly evolving field.
This proposal is divided into three work packages (WPs). First, missing GCE physics will be added to EDGE (WP1) while the synchronisation methodology is developed (WP2.1). Then, EDGE and L-Galaxies will be synchronised using advanced Bayesian inference techniques to form the L-EDGE suite (WP2.2). A planet formation model will then be added to L-EDGE so that habitable planets can be coherently studied at high resolution with EDGE, and across the cosmos with L-Galaxies (WP3).